Generating Respect for Humanitarian Norms: The Influence of Religious Leaders on Parties to Armed Conflict

Humanitarian norms aim to 'humanise' war by requiring parties to armed conflict to protect civilians from attacks, detainees from abuse, and to facilitate humanitarian assistance. Yet, across the globe and all too often, civilians are killed, detainees are ill-treated, and hospitals and aid convoys are bombed. This situation portrays the need for the identification of new approaches aimed at generating greater compliance with humanitarian norms. This project proposes such a novel approach. It focuses on the role that religious leaders (can) play in influencing state and non-state armed actors to internalise humanitarian norms with the ultimate aim of enhancing the protection of members of communities affected by war.

The project is premised on the observation that religious leaders of various faiths have over the past decades put forward interpretations of religion that further the respect of humanitarian norms or, on the contrary, that come in direct conflict with them. In so doing, religious leaders are relying on a special type of legitimacy anchored in tradition or charisma, which shapes them as particularly influential societal actors in many conflict situations. By mapping their role in armed conflicts in Libya, Mali, Myanmar and Colombia, the project will enhance the understanding of what types of messages religious leaders put forward and how these relate to humanitarian norms. The project will seek to understand the influence of religious interpretations on the parties to the conflict through 320 interviews with religious leaders, selected current and former members of armed actors, and individuals belonging to affected communities in the four countries. By crafting and piloting guidelines for humanitarian organisations, the project will enable practitioners to engage with religious leaders on the ground with the aim to explore the most effective ways in which religious leaders can support humanitarian norms and influence parties to a conflict to comply with these norms. The perspectives of religious leaders on the role they can play to 'humanise' war, and those of members of affected communities, will be portrayed to wider audiences through 40 digital stories (short recordings with audio, video, photographic and textual material).

The project has been designed and will be developed in close partnership with the humanitarian organisation Geneva Call and the United Nations Special Rapporteur on freedom of religion or belief. Two other key humanitarian organisations are supporting the project and will be involved in its activities, the International Committee of the Red Cross and the Diakonia Global International Humanitarian Law Centre, alongside an academic institution, the Observatory on International Humanitarian Law of the University of Buenos Aires.

Potential impact
In addition to academic impact aimed at scholarly audiences, the project seeks to achieve societal impact of a conceptual, capacity-building, and instrumental nature for three groups of users and beneficiaries.

(1) The humanitarian sector is a primary user of this research. The humanitarian sector is an umbrella term that refers to: (i) the project partners, Geneva Call and the UN Special Rapporteur on freedom of religion or belief; (ii) other key humanitarian organisations including the International Committee of the Red Cross and the Diakonia Global International Humanitarian Law Centre which are explicitly supporting the project, and other humanitarian practitioners active in non-governmental organisations; (iii) experts of UN mechanisms and agencies and of other intergovernmental organisations that operate in conflict and post-conflict settings; (iv) national policy-makers with portfolios covering humanitarian aspects (foreign affairs, justice, development).

The project takes as its starting point the necessity articulated by the humanitarian sector to understand the role played by religious leaders in times of armed conflict and specifically their potential to generate greater respect for humanitarian norms. As such, it seeks to increase the sector's knowledge and understanding of the ways religious leaders do and can influence behaviour of parties to armed conflict and the ways that it might most effectively engage with religious leaders. It shall achieve this through targeted publications (tailored policy brief for Geneva Call, background study for the UN Special Rapporteur); the drawing up and piloting of Guidelines for the Effective Humanitarian Engagement with Religious Leaders and a related article published in a practitioners' journal; a series of planned events which bring together humanitarian practitioners, religious leaders and scholars; and by establishing the 'Religious Actors & Humanitarian Norms' network as a permanent framework of interdisciplinary exchange on the topic. Impact generation will be facilitated by the co-production of the research with the project partners (e.g. CoI is Geneva Call staff), and the knowledge exchange and output dissemination by project supporters and the Advisory Board, which includes key staff of humanitarian organizations and members UN mechanisms working in conflict areas across the globe.

(2) Religious leaders in the case study countries (Libya, Mali, Myanmar and Colombia) are a main user group. The project seeks to increase religious leaders' knowledge and understanding of how their religious interpretations relate to humanitarian norms, foster their ownership of these norms, and build their capacity to articulate these norms to their communities. The project methodology is geared towards the participation of religious leaders in the research and the shaping of its outputs. For example, they will benefit of training on digital storytelling and participate in the making of digital stories which in turn allows for their views and perspectives to be heard; they will participate in the planned events (workshop, conference), and be integral members of the 'Religious Actors & Humanitarian Norms' network. The Advisory Board itself includes a lay minister from South Africa, and the planned events will seek to attract the participation of religious leaders from other conflict settings to expand the circle of beneficiaries.

(3) Communities affected by armed conflict are the main beneficiaries of this project in the long-term. By supporting and fostering increased collaboration and facilitating engagement between the humanitarian sector and religious leaders around humanitarian norms the project seeks to contribute to strengthening the compliance with IHL and IHRL by parties to armed conflict, which in turn should result in better protection of members of communities affected by war.